Stackable Programme on Advanced Air Mobility

This project will develop a stackable training programme on AAM to train engineers in the overall system-of-systems architecture of the integrated ATM and UTM ecosystems, their enabling technologies and infrastructures (incl. CNS) and the associated intelligent solutions (e.g., AI and cyber-physical systems).

This stackable programme will be based on a suite of CPD courses with attendees gaining credits from each one of them. That enables them to "stack" modular credentials to build to the level of education which suits them at their pace. And could lead to Postgraduate Certificate, Diploma and MSc. Throughout this journey, the attendees will be recognised for their successful completion of a programme module.